Clinical trial assessment of a multivalent vaccine against Ebola virus

There is a current Sudan ebolavirus (SUDV) outbreak in Uganda.

The World Health Organization are sponsoring a clinical trial in Uganda which will include the ChAdOx1 biEBOV vaccine.